LAB TEST - LAtent heat Battery TEsting for SimulaTion

Sunamp designs and manufactures space-saving thermal energy storage solutions using high performance phase change materials.Sunamp Thermino heat batteries are a compact, energy-efficient alternative to hot water cylinders. Energy is stored in a patented energy-dense phase change material to deliver hot water reliably, safely and efficiently.

Despite having sold over 30,000 times already, the technology is still to be considered as relatively new in the space and water heating market in the UK, where bulky cylinders using water as the thermal storage medium are the norm. Today, most policies, norms, standards and calculation methods used by installers, planners, policy makers and investors are based on the incumbent technology, with latent heat batteries not finding adequate representation.

This project will help to address the barriers against the adoption of our technology by helping to include them in the future version of the UK's Standard Assessment Procedure (SAP) - the Home Energy Model (HEM) - a key instrument for ensuring that buildings and their energy systems are compliant with UK energy efficiency and carbon reductino targets and laws.

Not being include in SAP and/or the future HEM is a barrier to further market adoption of the technology as it is a pre-requisite for large-scale adoption in the new build sector as well as in retrofit programs such as ECO4 or others. In order to address this issue Sunamp is working with policymakers and modellers to ensure that the HEM will include latent and other types of heat batteries. This project will contribute to this goal by providind key support in developing and refining the test method and generating the data required to validate the model to be included in HEM.